Moion

Moion is an energy harvesting engine for autonomous electronics that converts aerodynamic drag into electromagnetic waves under Faraday's law. The engine produces between 3.7V and 70V. The engine is composed of a system of blades that compresses the air to a pressure of 1:10. The resulted compressed air is converted into mechanical rotation which is transferred into electromagnetic waves. This mechanical rotation is used to produce electricity for small and medium size electronic devices in close proximity to a moving target.

Moion is a novel technology which blends into the built environment and grows with it. It can be used to power electronics such as sensors, signs, street lights, wireless and mobile devices.

The technology developed with this application can benefit multiple sectors including transportation, aerospace and defence.